SATellite Structures - Novel AdVanced composites (SATNAV)

As proven in terrestrial applications, the use of composite materials can result in significant cost reduction of component development and manufacture. A limiting factor in the application of these approaches in space applications is requirement for multi-function capability. Working with Surrey Satellite Technology Limited (SSTL), Advanced Composites Group (ACG) intends to develop an affordable high conductivity carbon fibre pre-impregnated thermoset material exhibiting the enhanced thermal and electrical conductivity functions required by typical satellite applications. The enhanced material, in combination with the development of application techniques, will enable the design and manufacture of composites more akin to those found in lower cost terrestrial applications, leveraging significant cost reductions. This proposal is to provide validation of enhanced multi-functional composite capabilities via testing of a demonstrative structural component.